Cranfield University and Nissan Motor Manufacturing (UK) Limited KTP 23_24 R1

To embed the knowledge and capabilities to identify and proceed with Battery Electric Vehicle customer-validated and customer-led innovative V2X (Vehicle-connected-to-everything) features.